Plastic packaging, a complete recognition and monitoring system based on AI and fusing RGB-based computer vision with Near Infrared spectral Imaging (NIR SI)

By 2040, c.3billion tons of waste will be produced globally, with plastic waste doubling to 430million tons. It is predicted that only 13% will be recycled due to inefficient, inaccurate (manual) auditing and processing, driven by a lack of data, thus inhibiting the effective sorting of waste. Sorters using Near InfraRed (NIR) cameras, in place today, provide a partial solution; however they are extremely expensive (£200k-£300k/unit), and technically limited (NIR vision is unable to differentiate all types of waste), meaning plastics packaging recovery/recycling rates are significantly lower than current UK Plastics Pact targets (c.50% in 2019, WRAP-2020 vs. 70%-target).

To address the challenge, Greyparrot (GP) in collaboration with Blue Green Vision (BGV) are developing a hybrid waste recognition and monitoring system to complement and enhance NIR sorting machines, and tackle the lack of accurate data with a holistic approach. The system will combine Greyparrot's AI-based technology using RGB cameras (Red-Green-Blue i.e.human vision) with BGV's high-speed point-to-point NIR system (5-10x cheaper than current hyperspectral NIR cameras) to provide automated, cost-effective, accurate recognition of plastics waste (with transferability to all waste types) at-scale. Critically, the system will enable the identification of all types of material and packaging, e.g including black plastics or Polyethylene terephthalate (PET) bottles with a Low-Density Polyethylene (LDPE) sleeve, not currently recognised/sorted by existing NIR systems. By providing accurate and real-time data required to improve processes in the plant, and integrating the proposed system to enhance sorting machines, the partners anticipate a conservative 5% increase in plastics recovery rates; making a significant contribution towards delivering the 3rd target of the UK Plastics Pact.

The unique waste recognition and monitoring system will enable waste companies to accurately and comprehensively audit waste at-scale, critical to meeting strict Extended Producer Responsibility (EPR) legislation set to take effect in 2023,(with which samples will be required as often as every 8 tonnes against every 125 tonnes currently) providing greater accountability and increased recycling rates. This project will be a catalyst to deliver such a service. In addition, the system will support new approaches to carry out a global optimisation of entire plants instead of local optimisations in singular sorters, leading to better recovery rates in all waste categories and helping to build a stronger UK recycling system.